Multidimensional optical spectroscopic studies of condensed phase systems

Multidimensional optical spectroscopies are the most incisive probes of ultrafast dynamics in condensed phase systems. These experimental techniques combine broadband spectral resolution with ultrafast (sub-20 fs, where 1 fs = 1 x 10^-15 s) time resolution to interrogate the coupled electronic and nuclear dynamics that underpin the functionality of a whole plethora of photoactive molecules and materials.

Two-dimensional electronic spectroscopy and two-dimensional electronic-vibrational spectroscopy will be used to track the time-evolving electronic-nuclear dynamics of biomolecules in solution, proteins and nanomaterials, and investigate how the chromophore-environment interactions alter/dictate the ensuing photochemistry.